Large scale propagation of chicory

Aim of the project is to develop a technology for large scale vegetative propagation of chicory
plants used in commercial seed production, through cell culture in a liquid culture medium.
This technology is amenable to automation minimises production costs, energy and
consumption of natural resources. It provides added value for the customer ( seed companies)
by cancelling additional costs incurred with the current technology of micropropagation. It
contributes important knowledge for the commercial exploitation of the plant 'cell factory'.